Mass determinations of accreting white dwarfs and tests of close binary evolution

This project will analyse lightcurves of accreting white dwarfs to measure the component masses of the binary. Comparison of these masses to binary evolution models will test physical prescriptions for angular momentum loss and mass transfer stability in close binary stars.